Living-Light: Single Fluorescent Protein based Compact Low-Threshold Bio-Lasers

Since their inception in 1960, lasers have revolutionized science and technology across data storage, communications, medical applications, and beyond. As biotechnology advances, the need for energy-efficient, biocompatible, and miniaturized devices grows. Integrating biological materials into lasers presents an opportunity to fulfil these demands, enabling biodegradable and compact bio-lasers. Unlike conventional lasers relying on bulky mirrors and cavities, optical cavities can be used to confine light on a submicron scale, achieving strong coupling with biological emitters to create Polaritons (hybrid state of light and matter) which facilitates low-threshold lasing using Polariton Condensation. Recent cavity design innovations, such as curved cavity mirrors and high-reflectivity Distributed Bragg Reflectors, enhance coupling strength and thus efficiency.

In this project, I will focus on the development of highly efficient and low-threshold cavity-based compact bio-lasers. Leveraging the advantageous properties of organic materials, particularly large oscillator strength and the ability to activate and excite single fluorescent molecules using Pulsed Activation Localisation Microscopy, I will exploit their single-molecule emission capabilities and adaptability to diverse environments such as in live bacteria to create living-bio-lasers at remarkably low power levels. Ultimately, this project aims to revolutionize bio-lasing technology by creating biocompatible, energy-efficient, and highly sensitive bio-lasers that bridge the realms of biology and photonics at single emitter level, shaping the future of fundamental scientific exploration and technological innovation.